The Aesthetics and Representation of contemporary Neo-Fascism. Mapping the Visual within New Fascism in Italian Politics and Society in a Transnationa

There has been a rapid rise in populist and ultra-nationalist movements across Europe in recent
times. This research project will develop an analysis of the aesthetics used by neo-fascist organizations
in Italy. The project will focus on language, representation, iconography, and behaviour developed by
neo-fascist groups within a network that includes institutional politics. The aestheticization of politics
as applied to neo-fascism will be addressed through an interdisciplinary approach which will connect
history with studies on memory and representation as applied to past fascist regimes.